Project EVaCC - Experimental Vacuum Casting Capability; for UK Defence including 'RR Future Programmes' and other applications

Wall Colmonoy Ltd. are pleased to have been awarded DASA funding for a project to establish a Development Foundry in partnership with Rolls-Royce, entitled Project EVaCC. Over the course of the 18 month project the partnership will look to utilise an advanced casting manufacturing capability to define and develop a number of high complexity, challenging aerospace castings in known and experimental alloys, in experimental and known but difficult casting designs. The project will also examine alloy manufacture and alloy definition, where legacy alloys can be produced in efficient quantities to avoid excessive costs, and where alloys can be modernised or re-engineered for optimum properties and subsequent recertification.